Signatures of Alternative Gravities from Galaxy Simulations

In this project, I will be performing computer simulations of galaxy formation under modified gravity
theories, such as the f(R) theories of gravity. This will be with a view towards searching for observable
signatures of these alternative theories, which can then be compared with existing observations of
distant galaxies. Thus, the modified gravity theories in question can be favoured or disfavoured.
An example of such an observable could be, for instance, the galactic 'rotation curve'. The effect of f(R)
gravity on galactic rotation curves is hitherto unexplored, so an investigation thereof could well yield
illuminating results about the nature of gravity.